Coventry University and Pillarhouse International Limited

To establish a new materials capability and support the development of an innovate Selective Soldering Nozzle technology to enhance production process capabilities and increase productivity.